Identifying novel mechano-receptors in the sensory nervous system

How do mammals detect the harmful nature of blunt force, or sharp objects? How does the body defensively increase sensitivity of injured or inflamed tissues, making otherwise innocuous movements and touch feel painful? And how, as an inevitable consequence of aging, does the latter process go wrong over time, creating burdensome chronic pain? The last question is especially pressing due to the massive toll it exerts on both individuals and society. To answer these questions, we must look at sensory nerves. These are cells that supply our organs (including the skin) with the ability to detect information about the physical and chemical nature of the outer and inner environments. They do so via protein molecules called receptors, tuned to detect specific types of environmental cues, and trigger a response. In the past decade we have learned much about the identity of these mechanically activated (MA) receptors. A new class of receptors named Piezos were identified. In sensory nerves, these are responsible for detecting light touch as well as the position of our limbs (proprioception). They are also intricately involved in sensing various kinds of pressure and stretch that arise in our internal organs. The identity of other MA receptors, among them those that detect painful touch and increased mechanical sensitivity in response to injury or inflammation, are still largely unknown.
Uncovering the identity of these receptors is a challenging task that carries a high reward. Such a discovery would greatly expand our knowledge about tactile sensation, and present new targets for the development of better pain-relieving medication. In this proposal we take on this challenge by applying a two-pronged approach, both converging on the desired outcome of finding these important receptors. First, we will search the entire human genome to identify receptors that enable mechano-receptor function. This is made possible by the new method we developed, and validated, called TAGS. The second approach involves comparison of two very similar (near-identical) nerve cell populations, each involved in detecting mechanical cues, and one of which we have found to have unknown MA receptors at a much higher level. This comparison has allowed us to generate a list of high-probability candidates, which we will test here to identify the correct receptors in these nerves. The combined use of these two approaches will enable us to successfully identify new MA receptor molecules, which will deliver important advances to the field of pain study.

Technical abstract
Signal transduction in response to mechanical cues of the environment (mechanotransduction) is a vital cellular function. Recently discovered mechanically activated (MA) Piezo ion channels have shed new light on many aspects of this field, providing insight into the mechanism of light touch sensation and proprioception, endothelial mechanotransduction, detection of arterial blood pressure, and many others. It is clear, however, that many more MA receptors remain to be identified. Among these are receptors of high-threshold, noxious mechanical stimuli expressed in sensory nerves. We aim to identify new MA receptors by exploiting two orthogonal strategies, both uniquely available in our group.
First, we will use TAGS, a new genome-wide screening technology. We developed this technique, inspired by an approach used in cancer biology. TAGS uses in vitro cellular evolution to link genes to the cellular phenotypes their expression induces. We validated this technique, showing its ability to identify two different sensory receptors via their agonists. We developed the means to deliver mechanical stimulation to large cellular libraries. Thus, we will deploy TAGS to conduct an unbiased genome-wide search for novel MA proteins.
Second, we will exploit the unique observation that MA ion channels are upregulated in a subset of neurones in Piezo2-knockout mice. We conducted an experiment comparing mRNA expression profiles of this neuronal subset in wild type and Piezo2 knockouts, yielding a shortlist of high-probability candidates. One of these candidates was recently implicated in mechanotransduction in melanoma cells, lending strong, independent validation to our list. Our preliminary tests suggest an auxiliary role for the latter candidate. Here, we will systematically test the role of each gene on our list. The combined use of these two approaches greatly increases the likelihood if identifying novel MA receptors.